Excess Waste Management Solution (EWS)

Due to COVID-19, the world has moved to more online shopping which is increasing the amount of residential waste needing to be collected by the local authority. Not only is it increasing the amount of waste by it is affecting the air quality at residential properties due to the increased number of non electric delivery vehicles and the increased frequency of non electric waste vehicles travelling to collect the waste.

We are proposing to develop technology that enables the Local authority to know in real time when waste bins are full to enable collection on demand, as well as provide the Government with air quality information at a residential level.